Engineering the next generation of healthy foods (WARREN_Q17ICASE)

This project offers an opportunity to join an exciting collaboration between the Quadram Biosciences Institute (QBI) and PepsiCo to help develop a new generation of snack foods. The world is currently facing major nutritional challenges; in this project we strive for the development of intelligently engineered healthier snack foods, which combine the reduced fat and increased protein with excellent consumer perception. The project will involve the development of innovative food products using novel technologies, and will include a placement at PepsiCo to work in their R&D team on developing innovative food materials.
The nutritional quality of foods is about far more than their simple composition in terms of carbohydrate, protein and fat, and also includes the way that foods are structured and breakdown in the digestive tract. This project will utilise cutting-edge models of the oral and digestive system available at QBI, combined with advanced LC-MS based platforms for assessing protein breakdown and nutrient release to understand the relationship between structure and food breakdown in the digestive system. This information will be combined with structural characterisation of the food matrix and sensory assessments made using the sensory panels available at PepsiCo in order to provide a framework for the design and engineering of innovative and nutritious structured foods.